Understanding synthetic lethality of ATR inhibitors with DDR dysregulation common in ovarian cancer

Key words:Living a long and Healthy life
DNA damage response: DNA repair and cell cycle checkpoints, ATR
Translational studies for Biomarker development
Patient stratification to new treatments for ovarian cancer

This project aims to explore the therapeutic potential of an ATR inhibitor, developed at Vertex Pharmaceuticals, in ovarian cancer through exploitation of defects in the DNA damage response (DDR). ATR is key to the DDR by signalling DNA damage to cell cycle checkpoints and repair. Certain defects in the DDR confer sensitivity to ATR inhibition. Many of these defects are common in ovarian cancer, the 5th most frequent cause of cancer death in women. The project will involve cytotoxicity studies in a panel of ovarian cancer cell lines, knockdown of DDR genes, mechanistic studies to determine why some DDR defects confer sensitivity to ATR inhibition and translational studies using primary cultures of ovarian cancer from patients. Training in relevant biochemical and molecular techniques, the scientific method and intellectual rigor will be given. Parts of the project will be undertaken at Vertex, the industrial sponsor's laboratories.